GridPP3 tranche2 funds to support operation of the LondonGrid computing facilities at RHUL

This grant is to continue supporting the GridPP computing project at RHUL( equipment, manpower, etc), and had been agreed related to the previously issued grant PP/E002838/1.